Queen Mary, University of London and Power Roll Limited KTP 24_25 R2

To develop and commercialise affordable, lightweight, flexible solar film by incorporating in-situ optical analysis equipment to accelerate the evaluation of new materials for use in photovoltaic devices.